PORT (POlypropylene Rotomoulding Tank)

Our proposal is to develop an alternative rotomoulding material that uses conventional
equipment but is based on a modified process that delivers a polyolefin two layer structure
such that we will have a low cost approach to the manufacture of off highway vehicle
temperature resistant hydraulic oil tanks. We are a supplier of rotomoulded components to
the off highway construction equipment market and if this project is successful we already
have a well-developed route to market.